Loughborough University and Satoshi Systems Limited

To use state-of-the-art data science and machine learning technology to develop credit rating and performance score models for commodity traders and predict supply chain disruptions; thus supporting safe access to securitised loans and reducing financial risks in physical commodity supply chains.